Nottingham Trent University And Filtrona C&SP Limited

To develop and strengthen expertise in light emitting pigments, devices and associated materials used in the authentication of high value documents and products.